Agenda Cyber Security

Having an external view on our operation can provide insight on what we do right and any areas we as a business can improve upon. Being able to advise us of leading technologies, protection techniques, best practices and more, will provide us with knowledge and experience that we can then pass on through our Humber Business Resilience Forum, helping not only us, but many businesses in and around the Humber region.